Mending the New: A Framework for Reconciliation Through Testimonial Digital Textiles in the Transition to Post-Conflict Rural Colombia

Despite the importance of reconciliation in Colombia as a process that is actively practised by citizens in their everyday lives, most research so far has deployed an institutional, top-down approach to this process. The need for a bottom-up understanding of reconciliation in the post-agreement phase can help establish practices of reconciliation as long lasting and collective acts of communication, of doing and learning, which allow communities to negotiate the violent past, and situate themselves in the transitional present and a hopeful future.

The proposed project will develop a framework for reconciliation with communities which have been crafting textiles and have been severely affected by the armed conflict. Textile crafting in Colombia is a widespread activity that incorporates traditional techniques of knitting and sewing and is organised primarily by groups of women within rural areas. Rather than just documenting memories of war, textile crafting generates spaces of common reflection and has a healing, restorative and constructive potential that negotiates memory and reconciliation. It is specifically this novel dimension of textile crafting that this project will illuminate. In 2015 the group Mujeres Tejiendo Sueños y Sabores de Paz from Mampuján won the National Peace Prize and has one of their memory tapestries displayed in the National Museum of Colombia. Many textile crafting groups--including all groups that will participate in this project--are members of the national "Network of Knitters for Memory and Life" launched in 2016.

Research on textile crafting offers the unique and exceptional opportunity to investigate reconciliation in a context that brings together everyday practice, the realities of the conflict, the possibility of healing and the rebuilding of the social fabric towards a post-conflict society. However, textile crafting is often considered as a representational activity producing "visual metaphors of collective memory". Rather than conceiving textile pieces as products, the proposed project will implement an original approach, seeing textile crafting as a making process which is collectively realised within the context of war.

The project will deploy a ground-breaking methodological design in order to elucidate reconciliation through the practice of textile crafting that (1) includes an intensive ten-month-long ethnographic study of the processes of crafting (2) a series of public participation events for disseminating the findings and promoting reconciliation and post-conflict (3) the development of a set of original technologies that add digital components to the handcrafted textiles with the ability to digitally record and reproduce reconciliation stories. Specifically, the project will design a compositional material-digital object, a testimonial digital textile, as a novel method for conducting research in the context of conflict and reconciliation that can open fresh avenues for research practice within the arts, humanities, and social sciences.

The final outcomes of the project will be:
-a framework for reconciliation narratives and practices that are achieved through community building and community crafting
-a unique documentation of textile crafting as a practice of memory and reconciliation
-the design of a novel technological object, a testimonial digital textile, that records stories and experiences of the armed conflict
-the implementation of an innovative methodological research design for investigating textile crafting
-the creation of spaces that foster trans-local dialogues and exchange between different communities in Colombia, and between Colombia and the UK
-the design of an open publicly accessible digital archive of testimonial textiles that capture oral histories of the war and of reconciliation
-a series of academic conferences, publications and publicly accessible reports
-a major public exhibition and presentation of the project's results

Potential impact
As we explained in the pathways to impact and in the case of support (9C), the impact of the project is designed to be a core and inseparable component of the whole research process from its beginning until completion.

The impact of the project will focus and will be measured across three lines of intervention:

1. Community involvement, social impact and social appropriation

The impact of the project will benefit, in the first place, the eight local communities that will be part of it. They will gain social recognition and their social ties will be strengthened by the different activities of the project. Community exchange and community building will be the focus of these activities.

The project will also impact wider publics, through public engagement activities and social appropriation projects. These activities and projects will be directed to the eight participating municipalities and, additionally, to Bogota, Medellin and Soacha. Bogota is a city in which a general distrust of peace prevails as a result of the non-endorsement of the peace agreements in October 2016 and because of the limited influence of local public activities aimed at reconciliation and post-conflict. Medellin, is selected as a strategic city for this project, insofar as the national and international stereotypes that circulate about it are incompatible with the processes of reconciliation and peace that its inhabitants realise. Promoting post-conflict and reconciliation are urgent activities in Bogota and Medellin, as a way to engage wider publics and combat disinterest towards the peace process. Soacha, a municipality adjacent to Bogota, was selected as a place of intervention because it has attracted one of the largest numbers victimised, displaced and impoverished people in the country. Finally, the impact of the project will reach Colombian communities in the UK and some relevant parts of the UK public.

The intervention of the project will be also carried out consistently through local and national media as well as social media as a way to gain wider social impact and promote post-conflict and reconciliation.

2. Education and capacity building

One of the important aims of the project is to contribute to capacity building in Higher Education in Colombia:

Several students will complete their degrees on topics that arise from the research of the project. In addition, we anticipate that there will dozens of students involved in other activities such as the make-a-thons, the creation of the digital archive, or the design of the closing events of the project.

Based on the framework for reconciliation, community building and community crafting and the findings of the research, we will develop a set of educational materials that will enhance teaching capability in the field of peace and conflict studies across various disciplines in the humanities and social sciences. The innovative methodological tool that the project will create, the testimonial digital textile, will be registered as free and open access so that it can be replicated in educational contexts by higher education teachers and students as well as the wider public.

3. Theoretical and methodological impact

The project will provide a framework for reconciliation through community building and a definite repertoire of practices that support reconciliation within the context of community organised textile crafting. This is a primary contribution to debates about reparation and reconciliation in Colombia as well as broader interdisciplinary debates on an ethics of care and sustainable social organisation. Methodologically, the project will generate innovative knowledge on the participatory construction of compositional objects that fuse material and digital practices with the social. This knowledge will contribute to questions about experimental practices, sociotechnical objects, and practice based design.